Visiting Fellowships, IoA, 2010 - 2013

The rolling STFC Visitor Programme at the Institute of Astronomy benefits all the research undertaken at the Institute by attracting leading astronomers from around the world to Cambridge to share ideas and develop long-term collaborations. For many years the Institute has maintained a strong visitor programme with a healthy reputation and this creates a significant 'mulitplier effect' by which yet more distinguished visitors are attracted to visit on their own funding. The Institute is a key partner in many national and international projects, all of which will both attract active visiting scientists and benefit from the overall visitor programme.